Spacecraft Trajectory Design via Quasi-periodic Invariant Tori.

Spacecraft Trajectory Design via Quasi-periodic Invariant Tori. This project aims at implementing modern numerical
procedures for calculating quasi-periodic trajectories and their manifolds, thereby researching into novel transfer
opportunities to send low-cost satellite missions towards the Moon and beyond.